The University of Essex and Comfy Quilts Limited KTP 25 _26 R1

To use operational expertise and state-of-the-art IoT sensors and devices to fully integrate the manufacturing facilities by developing and implementing a bespoke asset management tool for real time data collection and analysis.